Community Producer Development Programme

This project is to develop a funded leadership and training programme for people working in low paid creative roles or in a freelance capacity. It supports the county wide ambition to grow and develop the creative sector in Derbyshire and the aim is to develop the course and run a pilot for a cohort of 10 people who will be sourced from 6 regional hubs.

The Community Producer Development Programme (CPDP) will be run by The Tent People, a social enterprise set up to bring ambitious cultural programmes to rural areas and will include a practical planning element to the course which will involve curating and planning an event for future delivery with The Tent People's unique moveable structure. This element makes the programme truly unique as it is hard to get this opportunity because of the cost and the level of risk attached to public events. This is particularly so for people from lower socio-economic backgrounds who may not have the means to put their creative projects forward in this way. The Tent People will train and mentor producers during the programme and will select one event to be produced in 2025 allowing them use of equipment and supporting with key documents and tasks such as Temporary Events Notices and risk assessments.

The Tent People will work in partnership with training consultancy, Field 19 who specialise in the development of innovative and inclusive training programmes for organisations such as Southbank Centre and Factory International. Field 19 wrote and deliver Managing Creative Projects for Factory and wrote the curriculum for a Technical Training Academy for Southbank Centre. They also delivered the recruitment strategy for the same organisations on a high profile project called Reframe: The Residency, supported by Apple.

Working together, the two organisations will develop a high quality, part-time course with core units on: place; leadership; project management; event delivery; risk management; and finance. On completion, participants will have the tools and knowledge to be able to better develop creative projects in their locality and will support the delivery of projects within the Derbyshire Cultural Framework and the Derbyshire Makes programme, both run by DCC.

The project team will present the findings with a view to sourcing Adult Education Budget funding to develop this as an ongoing and sustainable programme. This is particularly timely as the new devolved mayoral budgets are developed and set for the area.